Invertebrates as a new protein source

Land dwelling invertebrates often form a significant part of human diets in many tropical and sub-tropical parts of the world, whereas their appeal across the temperate world has been more as novelty snacks. However, a need to identify new sustainable food security systems throughout the world, has highlighted the potential of using invertebrates for large scale protein production. CrunchyCritters aim to identify suitable invertebrate species and appropriate procedures for establishing a new UK-based production system that meets the stringent UK food hygiene regulations.